Artificial Intelligence driven multi-physics phase field fracture simulations for composites

Composites are widely adopted by automotive, aeronautical, and structural engineering due to their enhanced properties, yet their complex heterogeneous structure presents several challenges. Fracture is recognised as the main one, as it impacts composite safety, and when coupled with other physics, can lead to complex thermo-mechanical damage/failure scenarios. Commercially viable composite structures demand numerical methods adept at handling such complexities. This research aims to utilise the latest computational material modelling techniques to predict complex cracking patterns in composites, followed by creating an AI-driven multi-physics model for fast structural assessments. Outcomes will include enhanced understanding of damage processes, a new approach for investigating damage processes via phase-field fracture simulations, and a method to accelerate simulations using scientific machine learning.